Exploration of super resolution microscopy for catalyst characterisation

As with nearly all microscopy techniques the main focus to date has been the study of biological samples and has therefore rarely been employed to image inorganic materials despite the obvious potential benefits which may enable a better understanding of material's chemico-physical properties. In this project we will explore the potential of super-resolution light microscopy to allow us to evaluate or 'chemically image' catalytic materials under dynamic conditions to obtain insight into structure-activity relationships at 'high' resolution (at the nm - micrometer scale). Central to the success of this project is the close proximity of the collaborating partners, including UCL@UK Catalysis Hub, Johnson Matthey Plc@UK Catalysis Hub and the STFC Central Laser Facility all of which are based at the Research Complex@Harwell on the Harwell Science and Innovation Campus where the project will be based.